Contesting Narratives: Young people's perspectives on school labels and the culture of youth in education and society.

There is growing concern in the UK education system about the social behaviour and worsening mental wellbeing of young people. This is manifested by rising SEND (special educational needs and disability) and SEMH (social, emotional, mental health) diagnoses, alongside persistent absences, exclusions and increasing instances of young people being labelled as 'vulnerable', 'disruptive' or 'at risk of exclusion.' Whilst these labels are used to justify educational intervention, the cultural and institutional politics of their production are largely overlooked. Interrogating the production of labels, this research considers the extent to which labelling practises can misrepresent the experience of young people and problematically define the possibilities of their personhood in school and society.

This research examines these labelling practices within the context of Jamie's Farm, a charity that delivers practical and therapeutic intervention to improve secondary school engagement for young people labelled as 'problematic.' Attending a residential farm week, young people participate in farming and other therapeutic and celebratory activities that specifically seek to dismantle and replace problematic labels with more positive narratives. Prior research at Jamie's Farm found young people felt successful, respected and, most critically, valued by the adults they worked alongside. Against this cultural and relational backdrop, young people articulated their school struggles and attendant labels not through diagnostic terms applied by educational authorities but through feeling devalued in the culture of school and wider society.
This project considers how these labelling practices are contested on the farm and how new narratives constructed there interact with and contest the pre-existing narratives at school when they return. Ethnographic research carried out at school and on the farm will focus on the transition between settings and the potential narrative disjunctures experienced by young people to understand the extent to which applied labels are culturally contingent. In doing so the research asks how far some labels might constitute a form of cultural and symbolic violence in their claim to represent young people, whilst concealing wider cultural conditions that shape them.